SlurryBugs - a novel bacterial approach to mitigating slurry ammonia emissions and enhancing fertiliser value

Envirosystems has partnered with Myerscough College to deliver an 18-month lab-to-field feasibility project into a novel approach to reducing slurry ammonia emissions. This project builds on Envirosystems' 18 years' experience in the slurry inoculant market with SlurryBugs and Myerscough's world-class on-farm research facilities. The projected outcome is to deliver for dairy farmers a new cost-effective option for reducing slurry ammonia emissions, that will also reduce bought-in synthetic fertiliser costs. This project will also produce wider human health benefits through improved air quality and environmental benefits to ecosystems affected by excess ammonia emissions.